Common-Sense Reasoning from Multimodal Data

Common-Sense Reasoning from Multimodal Data

Many Natural Language Processing tasks are being successfully completed by sophisticated models which learn complex representations from gigantic text or task-specific datasets. However, a subset of NLP tasks which involve simple human reasoning remain intractable. We hypothesise that this is because the current class of state-of-the-art models are not adequate for learning either relational or common-sense reasoning problems. We believe there is a two-fold deficiency. Firstly, the structure of the models is not adequate for the task of reasoning, as they fail to impose sensible priors on reasoning such as pairwise commutativity or feature order invariance. Secondly, the data presented to these models is often insufficient for them to learn the disentangled, grounded functions which represent common sense-reasoning. Furthermore, a high degree of bias has been found in many existing datasets designed for reasoning tasks, indicating that current models may be predicting correct answers from unintended hints within the questions.

For the purposes of this project, we would define common-sense reasoning as the ability to:
Reason about relations between objects, both in single and multiple-step problems
Achieve near human-level performance in 'common-sense' reasoning problems.
Ground task understanding with reference to the scene in which a question is asked, allowing for informed inference

Goals:
We aim to target real-world multi- and mono-modal relational reasoning tasks with models designed to capture the properties of relational reasoning. From this, we will investigate the possibility of extracting structured knowledge such as relational graphs or linguistic information for accuracy improvement on commonsense inference tasks such as VQA
To investigate novel ways of allowing AI to learn object properties, such as using reinforcement learning in a physics engine to learn affordances, the properties of an object which define what actions can be performed on it.
Construct our own dataset to aid with the task of scene-grounded commonsense reasoning, which may include textual, visual, video, and physics information for the purpose of training a model which can learn object affordances and representations

Research Questions:
Can existing models for reasoning, which operate on synthetic data, be transferred to real world datasets and achieve acceptable accuracy?
Can features or models extracted from explicit reasoning tasks improve the accuracy of state-of-the-art models for multimodal commonsense tasks by augmenting the knowledge base to draw from?
What tasks and corresponding datasets would enable models to learn efficient, disentangled commonsense properties and relations which humans intuitively obtain? Are we able to create a useful and tractable task and dataset which advanced the field?